Fighting for the 3%: diversity, advocacy and translation in contemporary British children's publishing, from 2005 to the present day

In 21st century Britain, translation for children is an endangered species. Representing an
estimated 3% of books published for children, it survives in part thanks to the energy of
translators and advocates, and is now being integrated into wider campaigns for diversity of
creators and content in children's literature. By mapping this understudied field, this project
seeks to look beyond truisms about cultural exchange. It will critically investigate the
relationships between precarity, advocacy, diversity and translation for children, asking: what
kind of books do these circumstances produce? Who is being translated, and how?